The Electric personal water craft V2X project

Marine Electrification Solutions Ltd, based in Christchurch, Dorset, is developing an innovative electric propulsion system designed to retrofit existing petrol-powered personal watercraft (PWC). This new solution not only enables zero-emission operation but introduces the opportunity of added functionality including a pioneering energy-sharing function, allowing the PWC to act as a mobile power supply when not in motion.

The "Electric Personal Watercraft V2X project" focuses on replacing the internal combustion engine (ICE) of a standard PWC with a high-efficiency electric drivetrain that includes bi-directional energy transfer capability. This means the PWC's battery can power tools, communications, lighting, and other electrical equipment in off-grid or marine settings---extending its usefulness far beyond transportation.

This technology aims to support a wide range of professional users. Coastal emergency responders, such as lifeguards and lifeboat crews, often rely on PWC for rapid response in shallow waters. However, traditional petrol-powered models create noise, emit pollutants, require frequent maintenance, and can spill fuel or oil into sensitive marine environments. Our electric solution eliminates these issues while offering new capabilities through energy export.

The system is designed to be retrofitted into existing craft, making it more affordable and sustainable than building entirely new electric PWC's. This lowers the barrier to adoption for organisations that want to transition to cleaner technology without retiring their current fleets.

Throughout the project, the team will design, prototype, and test the drivetrain in Dorset, collaborating with regional marine stakeholders including SAR organisations. The work supports the Clean Maritime objectives of the UK Government by demonstrating scalable retrofit options and aligning with the longer-term ambitions of the Maritime 2050 strategy.

This project also contributes to regional innovation in the Great South West. All research and development will take place in Dorset, and the company plans to build out a South Coast-based supply chain to support installation, servicing, and future upgrades. This could unlock new opportunities for skilled jobs and clean-tech adoption across the region's marine sector.

By combining emissions reduction, circular economy thinking, and enhanced functionality, this project sets out to redefine the role of the PWC in maritime operations and demonstrate that small craft can contribute meaningfully to a zero-emissions marine future.